Radiation response of advanced nuclear fuel cladding materials coated with MAX phases

This project is a systematic investigation of the radiation response of innovative MAX phase-coated fuel cladding material concepts intended for advanced nuclear systems. The MAX (Mn+1AXn) phases are nanolayered ternary carbides/nitrides, where M is an early transition metal, A is an A-group element, X is C or N, and n = 1, 2, 3. Due to their unique properties, some of which are characteristic of ceramics (thermal stability, corrosion resistance) and some of metals (damage tolerance, thermal conductivity, machinability), the MAX phases are candidate materials for various applications that demand reliable performance in extreme environments.

A highly demanding application is that of a nuclear fuel cladding material, which is typically shaped as tubes containing the reactor fuel (e.g., UO2, MOX). Fuel cladding materials must survive taxing service conditions (high temperatures and radiation damage doses) in contact with corrosive coolants, while their limitations can affect the efficiency of advanced nuclear systems or delay their deployment. Failure of the zirconium-based (zircaloy) fuel cladding materials used in Gen-II/III light water reactors during a loss-of-coolant accident caused the Fukushima Daiichi event in 2011. Today a huge effort is undertaken on a global scale to develop accident-tolerant fuel (ATF) cladding materials that can outperform the commercial zircaloy fuel claddings, esp. in transient/accidental conditions.

An ATF cladding material concept studied within the H2020 project IL TROVATORE is the MAX phase-coated zircaloy fuel cladding concept. The development of such innovative nuclear material requires the determination of the appropriate coating composition (phase-pure ternary MAX phase compounds or solid solutions thereof) and microstructure (grain size, texture), as well as the identification of a diffusion barrier layer between coating and substrate to prevent high-temperature reactivity in case of an accident. The optimised ATF cladding material concept will be irradiated at the MIAMI facility to assess its radiation behaviour under both nominal and accidental conditions. The MIAMI facility allows the in-situ ion irradiation of materials in the transmission electron microscope (TEM), permitting the follow-up of the evolution of irradiation-induced damage and providing unique insights into (material-specific) damage mechanisms.

Different MAX phase coatings will be deposited on stainless steel fuel cladding materials for Gen-IV lead-cooled fast reactors to prevent liquid metal corrosion effects. These fuel cladding materials will also be irradiated in the MIAMI facility, while the variety of ion irradiation conditions and MAX phase compounds will establish an in-depth understanding of the radiation response of this promising family of nanolaminated ceramics.